Moduli spaces attached to singular surfaces and representation theory

The aim of our project is to contribute to the study of two very classical constructions in mathematics: singularities of geometric spaces on the one hand, and representation theory (the theory of symmetry) on the other.

One of the enduring patterns in mathematics is the so-called A-D-E classification: there are several, seemingly totally unrelated, questions in mathematics to which the answer involves a certain list of simple combinatorial patterns. One such question is very classical, in some sense going back to Euclid: find all possible finite 3-dimensional (rotational) symmetry groups. The answer is that such groups must be symmetry groups of one of the following polyhedra: a cone based on a regular n-gon (type A or cyclic); a prism based on a regular n-gon (type D or dihedral); or one of the five regular solids such as the tetrahedron, cube or dodecahedron (type E or exceptional). A classical construction translates these symmetry groups into groups of 2x2 (complex) matrices; we then obtain some singular spaces called simple (surface) singularities using these matrix groups.

A seemingly totally unrelated instance of the A-D-E classification is that of simple (simply laced) Lie algebras. Lie algebras are closely related to continuous groups of symmetries. The challenge then is to understand how do these continuous groups (or algebras) of symmetries relate to simple singularities.

A large part of the answer has been known for some time, and is part of what's called the McKay correspondence: given the singularity, it has a resolution, and the geometry of the resolution can be related in different ways to A-D-E patterns and continuous symmetries. Recently however, a tantalising connection has been observed in work of the PI and collaborators that suggests a relationship between the geometry of the singular space itself, and aspects of representations of Lie algebras.

The objectives of our project are to study this connection in different ways:

- Understand in concrete geometric ways a certain auxiliary space, the Hilbert scheme of points of the singularity;
- Relate the geometry of the Hilbert scheme directly to Lie algebra symmetries;
- Find new geometries attached to the singular space and study their properties;
- Extend the connection to other, higher-dimensional singular spaces.

Success in this project will further our understanding of singular geometric spaces and their hidden symmetries.

Potential impact
The immediate beneficiaries of our project will be the RAs whose research skills will be substantially enhanced by their participation in the project, leading to better employability. A wider group of academics who will benefit from our proposed interdisciplinary research project will be mathematicians working in algebraic geometry and representation theory. Further, there will be dividends also for string theorists, and researchers working in singularity theory, enumerative combinatorics, and Lie theory.

One key strand of the proposed research programme is our collaboration with two researchers from the University of Nairobi. Our impact here will consist of contributing to mathematics research development in a disadvantaged area of Africa that currently has very limited mathematics research output or contact with contemporary research.

No direct commercial exploitation is envisaged for our work in fundamental mathematics, nor do we expect any direct economic impact. However, strengthening mathematics within International Development is likely to have long-term benefits to the participating regions and countries in terms of capacity building, leading to better training of mathematical scientists and therefore a positive impact on the economy at large.